Bigg Market Technology

Bigg Market Developments is working in partnership with Spearhead Interactive to develop new technology for use in the property development, retail and entertainment industries.